Intelligently Connecting Digital Content to the Real World

The project will examine the consumer market demand for a pervasive and perceptual
computing system that stores and curates personal content, intelligently brings finely targeted, relevant and related content distributed across the web to the user and also connects favourite or important digital items to real world objects for instant retrieval via Smartphone.